Operate Anywhere

This Fast Track project is a unique opportunity allowing the different stakeholders to approach, in an agile way, the development and joint validation of needed UAM technologies and operations in a real European environment. This will help the market bridge the famous “Valley of Death” in technology development, while it will bring a significant amount of insights that will be necessary for ensuring a safe introduction of the new UAM vehicles in all types of airspaces. The project has set 5 key objectives which will deliver 6 well defined results that will contribute to achieving all Expected Outcomes stated in the Call text. The OperA project will enable safe and efficient operations in all types of airspace (controlled, uncontrolled and U-space) and conditions by validating 3 different complex UAM (piloted Air Taxi and unmanned cargo) operations in real-life ATM conditions (TRL7) including contingency and non-nominal situations. It will stimulate the uptake of new sustainable Urban Air Mobility services by addressing Air/Ground integration and the critical transition steps from piloted towards automated flights for 5 key autonomy-enabling technologies at TRL7. In addition, it will ensure environmental sustainability compared to the next best transport alternative, and enhance it, by optimizing flight routing for minimum noise footprint and aircraft energy utilization. Eventually, it will accelerate the deployment of Urban Air Mobility by addressing necessary standardization, regulation and roadmaps, in synchronization with the ongoing certification of the 3 involved European UAM vehicles, and ensure social acceptance by targeted communication and dissemination activities. All of this will be done through 3 distinct and well selected demonstration activities involving Europe’s most promising UAM OEMs